Recombinant expression of animal and plant phospholipases

Enzymes are biological molecules that facilitate chemical reactions in living cells. Many products in the

fine chemical, food, flavour & fragrance, pharmaceutical and biotherapeutic industries use enzymes in

their manufacturing processes. The majority (more than 75%) of enzymes currently used in industrial

processes are hydrolytic in action. Among these, lipases and phospholipases are the enzymes that are

used for lipid modifications. Phospholipases represent a versatile biocatalyst in various industrial

applications. This project is aimed at producing phospholipases in simple microbial production hosts

using recent technological advances in molecular biology in order to produce unique enzymes for the

industrial biocatalysis market.